Field theories of soft active matter

Self-propulsion is exhibited not only by micro-organisms but also by synthetic colloidal particles when immersed in a bath of fuel. These so called 'active colloids' break time-reversal symmetry locally, which means that a new formulation of statistical mechanics is needed to describe their behaviour. One approach is to construct continuum field theories for the particle density in which the symmetry is broken explicitly. This project will use numerical and analytical approaches to explore the physics of these new types of field theory and connect them to the observed dynamics of active colloids and related soft-matter systems.